A platform that helps startups find the right investors

This project aims to democratise Venture Capital (VC) funding for Small and Medium-Sized Enterprises (SMEs) across the UK.

* It takes an SME 6-9 months to secure VC funding.
* Weeks are spent by SME management trying to identify suitable investors.
* VC funding makes up 15% of all UK SME finance, however, the process to succeed in securing funding is opaque, and success rates for all SMEs are low, especially for founders from diverse backgrounds or outside of London and the South East.

This project will create an online platform for UK startups/SMEs that enables them to find the right potential investors without the need to engage expensive professionals or data platforms that are built for investors. Regardless of region or founder background, SMEs will be able to identify suitable investors to approach.

This project will utilise cutting edge technology to analyse information to deliver weeks of time and thousands of pounds in savings for SMEs in their VC fundraising process, opening up the possibility of Venture Capital funding for more UK SMEs.